Red River

Red River Landscapes wishes to innovate the way landscape design and build is approached. We want to develop a series ofpre-designed gardens, based on garden style, size of garden and budget all with a transparent pricing policy so you can seeexactly what you will get for your money. Using design software we want to make the designs interactive to it is possible to inputactual client garden dimensions and move elements such as patios etc. to personalise and tailor the garden to the clients needs.